Extending Shelflife of Natural Food without Preservatives and Additives

Morynga manufactures nutritional food Sprinkles using the nutrient rich moringa leaves. Our Sprinkles are blends of moringa leaves with fruits, seeds and herbs to give a delicious and highly nutritious 100% natural product, without additives or preservatives - and they are also gluten and dairy free. Our commercial challenge with a 100% natural product is to get as long a shelf life as possible, whilst maintaining the quality, taste and natural integrity of our products. We have entered the innovation voucher scheme with the hope of working with technical experts at CampdenBRI to help us overcome our challenges, get some training and learn more about the chemistry of our blends and products.